Instrumented Medical Device

This PhD will study aspects of a self-contained instrumented medical implant capable of measuring various physical parameters (e.g. force, motion and temperature) the device is targeted at joint replacement (e.g. hip and knee). Possible applications include: early detection of poorly performing implants, assist patients interaction with their recovery, This will provide improved post-operative care with greater convenience to the patient and reduced burden on healthcare services.

Aims and Objectives

Explore the strain force relationship for polyethylene embedded components.

Analyse power transfer or energy harvesting strategies including depth dependence.

Develop novel embedded systems frameworks to minimise data storage.

Study security encryption to ensure compliance with regulatory framework and patient confidentiality.